cybersecurityround12

At Aquila Insight Limited we are concerned that our current information security, controls and process could be improved to protect our client and business data from cyber attacks. We appreciate that cyber security is an ongoing challenge but strongly believe if our application is successful that it will change the way our business operates for the foreseeable future